Mechanisms within the ESCRT machinery required for HIV-1 budding

Production of infectious Human Immunodeficiency Virus-1 (HIV-1) requires the separation of the nascent viral particle from the infected cell at the end of the assembly process. This late event in HIV-1 replication requires the resolution of a membrane tether by specialized cellular proteins, namely the Endosomal Sorting Complex Required for Transport (ESCRT) machinery. Importantly, there is a growing list of pathogenic viruses that also require the ESCRT machinery for replication, including Ebola virus, Hepatitis B virus, Herpes Simplex virus type 1, human T-cell leukemia virus type 1 (HTLV-1), Lassa virus and Parainfluenza virus 5. Hence, the pharmacological inhibition of the ESCRT machinery may offer a unique therapeutic opportunity to treat a broad range of pathogenic viral infections. However, there are obvious toxicity mechanisms for future inhibitors of the ESCRT pathway as it is primarily involved in essential aspects of cell biology, including the resolution of a membrane tether that connects the daughter cells at the final stage of cell division. The general aim of this research grant is to delineate specific mechanisms within the ESCRT machinery that are required for HIV-1 replication as opposed to this machinery?s role in cellular functions. These studies are needed to understand essential mechanisms of HIV-1 replication and cell biology and they will also contribute to determine the therapeutic potential of the ESCRT-machinery.

Technical abstract
The last event in the assembly of infectious Human Immunodeficiency Virus (HIV-1) requires a membrane scission event that separates the nascent viral particle from the infected cell. This process is mediated by a late budding activity (L-domain) encoded by a short aminoacid motif (P/SAP) in the structural viral protein gag. It is now established that the HIV-1 L-domain facilitates egress via the recruitment of the Endosomal Complex Required for Transport (ESCRT) machinery. Moreover, there is a growing list of pathogenic human enveloped viruses that also require the ESCRT machinery for replication, namely Ebola virus, Hepatitis B virus, Herpes Simplex Virus type 1, HTLV-1, Lassa virus and Parainfluenza Virus 5. Consequently, the pharmacologic inhibition of the ESCRT machinery may offer a therapeutic opportunity against a broad range of enveloped viruses, but the fact that the ESCRT complexes are primarily involved in essential aspects of cell biology such as endosomal sorting into the Multivesicular Bodies and the resolution of the midbody at the end of cell division raises obvious potential mechanisms of toxicity for future inhibitors of the ESCRT machinery. Therefore, understanding the mechanisms underpinning the functional complexity within the ESCRT machinery and its regulation is not only needed to determine the therapeutic potential of this pathway, but also to further illuminate basic aspects of HIV-1 pathogenesis and cell biology. Thus, the general aim of this research grant application is to define the specific mechanisms within the ESCRT machinery that are required for HIV-1 budding as opposed to the role of this machinery in cytokinesis and endosomal sorting.